Creating in vitro assembled protein nano-fibrils that mimic polymorphous disease-relevant amyloid structures formed in vivo

In this project, we will develop a transformative technology that will allow three-dimensional (3D) structural reconstruction of individual amyloid fibrils by atomic force microscopy (AFM) imaging and image analysis aided by cutting-edge biophysics and structural bioinformatics approaches. This technology will be applied to create in vitro systems that generate disease relevant amyloid structures capable of mimicking those found in vivo in patients. This is timely motivated by biological questions arising from recent discoveries that amyloid structures are highly polymorphic, meaning that identical amino-acid sequences under identical conditions are capable of self-assembly into a continuous cloud of different filament structures, and that amyloid fibrils seen in human patient tissues simply do not generally match those formed in the test-tube in vitro.